University College London and Aber Instruments Limited

To develop new dielectric impedance spectro scopy techniques (an online tool to monitor cells) which will improve the cost efficiency and performance of cell therapy product manufacture.